University of Hull and Connexin Limited KTP 22_23 R4

To develop a novel SMART Speaker, aimed at the adult social care market, and use recent advances in Artificial Intelligence to help undertake good record keeping, ensuring and maintaining high quality social care.